NIMBUS

The NIMBUS Project will undertake research into a new set of analytics to help small-scale
mobile game developers to position, design, develop, release and refine their games. The
objectives are to devise algorithms and analytics that provide:
a) Design insight into how a game for a specific genre should be designed so that the game
exceeds the typical expectations of a player;
b) Market insight into what type of game is suited to the market at a particular time and which
reflects the design and implementation capabilities of the Development Team;
c) In-game information on how the game is being played, to position the game in the context
of the experiences of similar games and to describe the player behaviours in terms of the
original expectations of the designers;
d) Direction into the revenue model that should be applied to a game and so establish the
business models for the NIMBUS service supplied to game developers.
Over 90% of game ‘apps’ have total revenues of less than £5000. The current advanced
analytics for game developers are targeted towards large institutions and so unavailable to
small companies. NIMBUS will enable small-scale game developers to significantly improve
their revenue potential. Successful research into, and deployment of, these new analytics will:
a) Enable game designers to create games that reflect established best practices for the
specific genre for which the game is designed, which engages the players with the activities
and interactions that the best-of-breed versions for that genre employ, and which reflect the
evolving gaming expectations of players;
b) Provide game developers with insight into the behaviour of the players so that the game can
be improved to provide a better gaming experience;
The key deliverable of this six-month Research project is the evaluation of the new set of
design, market and in-game aggregation data algorithms by deployment and evaluation in a
gaming analytics Proof of Concept demonstrator.